Securing Chemical Synthesis by Chemputation in the Glasgow-Chemify Prosperity Partnership

For the last three decades, the decline of chemical synthesis in the western world has been driven by the movement of labour to low-cost economies. This movement has led to a loss of capability, fragile supply chains, and the exporting of pollution to the rest of the world. The offshoring trend has also reduced the impact that digital technologies could have had on areas of manufacturing critical to UK infrastructure, such as health and pharmaceuticals.
In this Prosperity Partnership, the Digital Chemistry research team at the University of Glasgow (DiGChem) and Chemify Ltd will collaborate to create a revolutionary approach to chemical synthesis, leveraging digital chemistry or "Chemputation." This innovative method aims to accelerate the rate of chemical synthesis by an order of magnitude compared to competitors in India and China, all while maintaining the same cost.
Context
The offshoring of chemical synthesis has created significant challenges, including the erosion of local expertise, increased vulnerability in supply chains, and environmental concerns due to pollution. Additionally, the shift has stunted the potential for digital technologies to transform the chemical manufacturing sector within the UK, particularly in critical areas like healthcare and pharmaceuticals.
The Challenge
Despite Chemify Ltd.'s progress in developing technologies to enhance chemical synthesis, several significant barriers remain. These include ensuring safety, expanding the scope and reliability of processes, and improving planning capabilities. These obstacles must be addressed to fully digitize chemistry in commercial chemical synthesis and realize the potential of Chemputation.
Aims and Objectives
The primary aim of this partnership is to overcome the current limitations in digitizing chemistry to make it commercially viable. The objectives include:

Ensuring Generality: Developing methods that can cover all chemical spaces to ensure versatility and adaptability in synthesis processes.
Multiplex-Chemical Synthesis: Creating systems capable of performing multiple synthesis tasks simultaneously, thereby increasing efficiency and throughput.
Establishing Safety: Implementing robust safety protocols to mitigate risks associated with chemical synthesis.
Security, Verifiability, and Standardization: Building a standard framework that ensures the security, reliability, and verifiability of chemical processes.

Potential Applications and Benefits
The successful implementation of Chemputation could revolutionize the chemical manufacturing industry by significantly increasing the efficiency and capacity of chemical synthesis. This advancement has the potential to:

Strengthen UK Infrastructure: Enhance the resilience and independence of UK manufacturing in critical sectors such as healthcare and pharmaceuticals.
Reduce Environmental Impact: Minimize pollution by utilizing more efficient and controlled synthesis processes.
Boost Economic Growth: Create high-tech job opportunities and retain expertise within the UK.
Set Global Standards: Establish new benchmarks for safety, reliability, and efficiency in chemical synthesis that can be adopted worldwide.

By addressing these challenges, the partnership aims to not only reclaim the UK's leadership in chemical synthesis but also to set a new global standard in the industry.